HAVE WE MET BEFORE? PREDICTING FACE LEARNING OUTCOME VIA INDIVIDUAL DIFFERENCES AND SITUATIONAL FACTORS.

Imagine that you have met somebody for the first time, for instance at a party last night. How likely would you recognise the face of that person now? The answer may depend on the time you spent interacting with each other, whether the person's face is easy to remember or not, whether you are generally good at remembering faces, and whether you liked the person or not. While these factors are intuitively plausible, we know surprisingly little about their influence on face learning, arguably because previous research has focused on highly controlled but relatively small-scale experiments carried out in the psychological laboratory. Given the complexity of learning in real life, however, a shift towards a larger-scale approach is needed for further progress.
Here, we will for the first time deliver a large-scale project designed to resemble real-world learning much more closely. A unique combination of experimental techniques (analysis of brain activity via EEG, eye-tracking, psychometric tests, and rating data) will not only allow to establish the factors influencing face learning, but also to predict successful versus unsuccessful learning of an individual face by an individual learner in a specific situation, using cutting-edge computational modelling.
In the proposed studies, participants will meet a new person for a specific amount of time in an otherwise unconstrained real-life interaction. Specifically, we will let the participants have an uninterrupted conversation with the previously unfamiliar person and will monitor their focus of attention via the recording of eye movements. Afterwards, we will present images of the newly learnt person and of a similarly looking unfamiliar person. We will analyse differences in brain signals for the two faces as well as explicit recognition tests to see whether the new face has been learnt.
Critically, we will examine the role of the following factors to estimate their isolated and combined influence on the learning outcome.
(i) The learning situation: Participants will be more likely to remember a face with more time to study it. But how much is enough? We will establish the influence of time spent interacting with the other person in a single session and the potential advantage of repeated encounters. As noted above, participants will be wearing eye-tracking glasses during these interactions, which allows analysing the time they spend looking at particular parts of the other persons' face.
(ii) The learner: Some people are better at learning faces than others. To find out which characteristics underlie such differences, we will measure each participant's face and object processing abilities, as well as intelligence and personality, using a battery of psychological tests.
(iii) The to-be-learnt person: Some faces are easier to remember than others. The large-scale approach of this project will allow us for the first time to analyse differential responses in brain activity to the different to-be-learnt faces. We will also record and analyse our participants' impressions of the to-be-learnt person and test whether it is possible to predict which faces will be easier to learn.
Our results will benefit both academic and non-academic parties. The unprecedented size and richness of the data will not only drive theory development, but also allow other researchers to run further analyses. Full public availability of our data will enable researchers to both test their own independent hypotheses and will stimulate the generation of new ones. Moreover, the project's focus on individuals, including the learner and the learnt face, and its consideration of situational factors, can help practitioners in law enforcement and the judicial system to evaluate the reliability of eyewitnesses. Finally, by comparing learning strategies of more and less successful face learners, it seems feasible to develop training programmes for people with difficulties in face recognition.